University of Liverpool and Energy Efficiency Consultancy Limited

To introduce and embed a capability and toolbox system for advanced control system design enabling development of new, intelligent cleanroom control system products allowing much more energy efficient HVAC control and operation.